Flexiworkforce Cyber Security

As a new start-up we are concerned about information security controls and process's. We need to be robust enough to protect our business and our customers from the beginning against todays cyber attacks.We acknowledge that we require specialist assistance and believe that the Cyber Security Innovation voucher would really help us resource external assistance. Cyber security is an ongoing challenge but we strongly believe that if our application is successful the external consultancy could change the way our business operates from the beginning and the forseeable future.